MagicGlass Augmented Reality Mirror

MagicGlass is an innovative, ambitious product-service, based on new XR technology that drives engagement and footfall to venues. In a Photobooth experience, (large touchscreen located in venues such as a football stadiums, cinemas or shopping malls), users can take a moving image photo with recognisable characters relevant to the venue they're visiting. They can interact with live-action sports stars/film stars/celebrities, animated characters or 3D models.

Our unique system of combination technology (AR/cloud-tech/mocap/3D filming) is used to mix the 3D moving image of virtual characters with the live user in physical spaces. Other XR features can be activated on the touch-screen to enhance the experience, making the activity even more interactive and fun e.g. environment filters, costume filters, information clickthroughs etc.

Clients with no technical ability can install the photobooth themselves with our unique Depth-Positioning Onboarding Wizard.

Once the image of the virtual character with the live user is captured, the photo can be sent straight to personal/client emails/social media. Venues can therefore amplify their brand presence with consent, and collect user data. Branded photos can allow venues to attract sponsorship revenues through water-marking photos, giving brands exposure through amplification to the users social media following.